insecticidal soap

This project will provide the company with professional advice from Patent Lawyers which will allow a supply chain of an 'organic' pesticide to be developed and a product taken to market within the next year. The productis expected to find use in the UK, but also to create expeort markets.